Low CO2 Technologies for Accelerated Next Generation Caterpillar 4-7L Engines

This project is a collaboration between Caterpillar’s Engine Division - Perkins Engines Co Ltd (based in Peterborough), Loughborough University, Imperial College London and CMCL Innovations to develop innovative engine technology for off-highway diesel engine applications.
The project is focussed on engine performance, fuel economy and exhaust emission improvements